Regulation of synapse health and tau release by CSP in Alzheimer's disease

Cognitive impairment associated with Alzheimer's disease (AD) correlates best with synapse loss and tau pathology (Spires-Jones and Hyman, 2014). The mechanisms that lead to synapse loss and protection in AD, and the relationship between synapse loss and the prion-like propagation of tau pathology across diseases brain regions, are not known. However, circumstantial evidence suggests that cysteine string protein alpha (CSP) is a critical player in both processes (Tiwari et al., 2015; Fontaine et al., 2016). This project aims to determine the implications of temporal changes in CSP abundance for synapse health and tau release during tau progression in AD. Aim 1: To investigate whether alterations in CSP levels are a sensitive marker of synaptic protection and degeneration at different stages of AD progression. Aim 2: To investigate the effect of altered CSP abundance at synapses on tau release during the development of tau pathology in AD.